Aston University and SAYeTECH Company Limited AAKTP 23_24 R1

To deliver reliable cocoa production throughout the year using an optimised cocoa-pod breaker with intelligent design processes, Internet of Things, control and optimised monitoring systems. This will enable farmers to adopt new technologies and intensify agricultural productivity.